Science of the Child in Late Imperial and Early Soviet Russia, 1881-1936

The proposed project investigates how children became objects of scientific study, professional expertise and public interest in modern societies, focusing on Russia as a key example. At the turn of the 20th century 'child study' crystallised into a loosely organised field of research, claiming childhood as a territory of specialist investigation. The term commonly used for it at the time was paedology or paidology.
Paedology was a multidisciplinary network that included developmental and educational psychology, child psychiatry and juvenile criminology. At that time these disciplines were only just becoming established as legitimate forms of enquiry. This was the field in which important, yet controversial, technologies of the human sciences, such as mental tests, emerged. Those involved in 'child study' made ambitious claims about the contributions that their expertise made to the scientific understanding of humanity as well as to areas such as public health and education.
Russia was among the first countries to start developing the field of paedology, with a number of its psychologists, educators, physicians and psychiatrists enthusiastically embracing the pioneering work done in the area of child development in the West in the 1880s-90s. From 1900 Russian 'child study' grew independently, creating a fast-expanding network of laboratories, training courses, conferences and institutes.
These emerged through professional and civic initiative, with the tsarist state showing interest in the field's potential only at the end of WW1. In the tsarist era, 'child study' was a key domain in which pedagogy, psychology and criminal anthropology were legitimised as scientific disciplines in Russia. However, this was also a volatile arena of inter-professional politics that involved strategic collaborations and bitter jurisdictional conflicts between teachers, psychologists, doctors and jurists around children as objects of enquiry and expertise.
After the collapse of tsarism in 1917, state interests and ideological concerns emerged as decisive factors on which the fate of 'child study' in Russia depended. Whilst in the West this field fragmented into distinct disciplinary specialisms, in the USSR the Bolsheviks promoted paedology as the science responsible for the forging of 'the new Soviet man', turning it into a cornerstone of their programme for scientifically-based social reform.
In the 1920s paedology was strongly supported by leading Bolsheviks as part of their utopian social-engineering programme. It was given considerable intellectual freedom as Freudian psychoanalysis and psychometrics flourished alongside attempts to provide the discipline with a Marxist underpinning. In this period Soviet paedology produced such major theorists of developmental psychology and education as Lev Vygotsky, whose influence can be felt internationally to this day.
However, around 1930 higher levels of institutionalisation exposed paedology to stringent ideological scrutiny, embroiling it in factional struggles during a crucial stage of the Stalinist takeover. Mounting criticism of paedology led to Stalin's notorious 1936 Party Decree on Paedological Distortions, which denounced the discipline as a reactionary pseudo-science, expunging it from the institutional map of Soviet research and education.
Although paedology is touched upon in extant histories of Russian childhood, education and psychology, there is as yet no systematic understanding of the emergence and eradication of this controversial field of scientific and professional endeavour. The project will result in the first comprehensive history of the rise and fall of Russian 'child study' between the 1880s and the 1930s, comparing it to related developments in the West. The book will be an original contribution not only to Russian history, but also the history of the human sciences, professions, education and childhood, exploring issues of considerable topical relevance.

Potential impact
1. Those outside academia likely to find insights from this research beneficial include government agencies, charities and practitioners that deal with children's issues - specifically those who in their daily work need to enact, interact with or refer to different forms of expertise in children (psychological, pedagogical, medical, legal etc.). A number of these (Department of Education, Action for Children, Association of Child Psychologists) have been contacted informally, while more formal consultations are planned during the Fellowship itself (see Pathways to Impact).

A number of questions raised by the proposed historical research are also of wider contemporary significance and concern the social role of professional and scientific engagement with children more generally:

o How are children turned into objects of public concern, professional expertise and science?
o What happens when experts in different disciplines and professions lay claim to children as the objects of their research? How well do different experts collaborate in such cases? What are the main conflicts and obstacles that arise in the process? How do experts in different aspects of childhood interact with the wider public, especially parents?
o What has historically been the role of the state in granting particular experts jurisdiction over children? What is the impact of the state on different forms of research into children?
o What has historically been the impact of the human sciences on conceptions of children and childhood?
o How can history help us understand contemporary controversies surrounding the mental testing of children? Historically what has been the role of psychiatry in the public management of 'problem children'? What can history tell us about the relationship between psychology as a discipline and educational practice? What has historically been the relationship between the medical and the legal profession in areas such as juvenile criminology?

Dissemination plans include a project webpage, to be hosted by the Durham University website, summarising the research and its wider impact. The webpage will be updated during the Fellowship. Dissemination will also include a downloadable summary research report of c. 6,000 words, explicitly targeting a non-specialist audience, focusing on the problem of scientific and professional expertise in children, extending the findings of this research in a way that refers to and can potentially inform current debates in this domain in the UK.

The aim of this report would be:

o to bring to public attention the interrelation of different experts and expertise in children's issues
o to inform debate about authority, integrity and trust in such expertise
o to enhance key stakeholders' understanding of their rights, ownership and interaction in the scientific study of children
o to inform professional and scientific practice in this domain with a view of improving such services

A link to the project webpage will be promoted to relevant UK government agencies, public bodies, charities and professional associations dealing with children's issues, inviting them to post it on their websites or circulate among their members. The report will be available as a freely accessible and downloadable pdf document.

2. Contemporary Russian practitioners in developmental and educational psychology affiliated to the Moscow Pedagogical University have shown interest in the outcomes of this research. The investigator has already arranged to deliver a public lecture on the history of Russian paedology at this institution in April 2013. The lecture will then be published in Russian in the journal Razvitiie lichnosti (The Development of Personality), as has already been provisionally agreed with the editor.

The aim of this part of the project is to promote the impact of socio-historical research on key areas of specialist expertise in children, specifically in the fields of psychology and education.